Placing Astronomy: Landscape, Space and Science at Armagh Observatory, 1790-1916

The project aims to investigate the historical geographies of astronomy at Armagh Observatory, which is the oldest continuously-active astronomical research institution in the British Isles. The importance of place and landscape to the science conducted at the Observatory is evidenced by its position in the wider regional landscape, the situation of several historic astronomical instruments, and its ecclesiastical and civic connections to the City of Armagh. The student, based partly at the Observatory and partly at QUB Geography Department, will be in a unique position to re-appraise the Observatory's scientific heritage at an important time in its contemporary development.